EPSRC & SFI CDT in Sustainable Chemistry - Year 1

The EPSRC and SFI in Sustainable Chemistry - Atoms to Products (A2P) CDT is a four-year programme that provides advanced training and education to students, to prepare for rewarding careers in academia, industry and related sectors. The first-year training framework involves Core training attended by all students and Theme-specific training activities, where the students work as teams in one of four contemporary research themes (which are likely to change each year), supervised by several academic staff and industry scientists.
During the first year, the students will select and develop their research projects and the details of the project will be fully known by the end of the year 1.
CDT Research Theme: sustainable concrete